Managing for Inclusion in the Multilingual Workplace

Managing for Inclusion in the Multilingual Workplace

The core of any successful business relies on strong social exchange. New economic orders and transnational migration have set new ways of regulating organisational communication; one is the introduction of an official corporate language. How language policy manifests in practice in multicultural work settings, however, is far from unproblematic. Mismatch in policy-practice has an impact on employee productivity, teamwork and work satisfaction to mention but a few issues, which, consequently, influences overall organisational effectiveness. Despite the importance of language, it is still a neglected subject in management and organisation studies, and there have been calls for critical enquiry focusing on this specific research area (e.g. Angouri and Piekkari, 2018; Lecomte et al., 2018).

Concentrating on one Nordic multinational food corporation, my ethnographic research consists of rich datasets (interviews, recorded workplace interactions, photos, fieldnotes and corporate documents) from 10 different research sites. Uniquely, the study involved participants representing a broad variety of occupational positions, i.e. ranging from executive board members to dishwashers. In total, the research comprised 101 participants. As I used only a fraction of the data for my PhD project, I will build on my findings and take advantage of unexplored material.

Broadly put, my work investigates the mechanisms of workplace in/exclusion, workers in/visibility to management and different forms of 'linguistic penalties' (Roberts, 2013) that non-native speaking employees face in their working environments. I show how proficiency in the local language reinforces hierarchical divisions of labour between migrant and local workforce. For my theoretical contribution I have created a conceptual frame of the factors influencing professional identity construction, and introduced an analytical model to guide future research on workplace discourse.

Whilst undertaking the ESRC Fellowship, I will engage in a programme of activities focusing on research dissemination and impact which will be critical in developing my career as an academic in UK higher education. Each element of the proposed programme is an opportunity to engage in learning and subsequently, enhance professional development.

First, my aim is to write three academic articles for high-ranking journals, one book chapter and contribute to a collaborative research paper with MITN (Migration, Identity and Translation Network) members. I will present my work to students and colleagues via seminars, research group meetings and international conferences.

Secondly, I will continue engaging with practitioners and policymakers through developing research-led content materials. In particular I am passionate about (co-)designing strategies that would facilitate more inclusive workplace practices as I strive to share my research expertise with interested non-academic
audiences.

Thirdly, I will conduct and facilitate knowledge exchange events (such as 'Language Policy and Practice in International Business' Symposium) to develop multidisciplinary research networks. Multidisciplinary enquiry to understanding organisational language-use, in my view, would allow for cross-fertilisation and theoretical development, particularly in management studies.